Disrupter or enabler? Assessing the impact of using automatic speech recognition technology in interpreter-mediated legal proceedings

Covid-19 accelerated the use of communication technologies. In multilingual settings this has increased the use of remote interpreting, whereby interpreters are connected to clients via digital platforms. Whilst remote interpreting is challenging, digital platforms create new opportunities to assist interpreters with their task. Automatic speech recognition (ASR) has been proposed as a state-of-the-art-technology that might support/revolutionise the practice of interpreters. ASR can provide interpreters with a live transcript of the speech they are listening to and interpreting. This could have substantial benefits for interpreters in the legal setting; legal proceedings often require remote interpreting while communications in court and similar settings can be highly unpredictable, posing challenges for legal interpreters often lacking in training and preparation time. When working remotely, interpreters may face additional problems, eg.poor sound quality. Research on remote legal interpreting has not yet investigated the use of ASR. To address this gap in the existing research, this study aims to assess the impact of ASR on interpreters' performance in remote legal interpreting. Specific objectives: to develop a quality assessment model for remote legal interpreting that is sensitive to ASR use; to explore how ASR can improve the performance of remote legal interpreters; to investigate how interpreters adapt to this new technology.
A two-stage methodology has been designed: 1)a comprehensive literature review will be conducted to adapt existing quality assessment approaches to evaluate interpreters' performance in remote legal interpreting, with and without ASR support. 2)empirical data will be collected through multiple resources, including simulated court hearings and reflective sessions with interpreters. Quantitative and qualitative data gathered through these resources will be cross-analysed to draw conclusions regarding the second and third objectives.